RNA virus Evolution

Technical abstract
RNA viruses are genetically very diverse. They quickly emerge and evolve with high mutation rates, large population sizes, and short generation times. This fellowship aims to increase understanding of genetic and phenotypic characteristics that impact upon RNA virus evolvability. Focusing in the first instance on Foot-and-mouth disease virus, the project will investigate the limits of genetic variability at a consensus level. The evolution of the consensus sequence shall also be investigated using the power of next generation sequencing technologies. Complementary to this, in vitro experiments will be undertaken in order to understand how genetic diversity is generated within a cell, and how this impacts upon virus fitness.